Advanced MR Imaging Facility

Magnetic Resonance Imaging (MRI) scanners are used in routine clinical practice to image safely without the need for ionizing radiation. The images provide information about anatomy, tissue function and metabolism in health and disease. There is a very active international community driving research into improved scanner hardware and software to enhance the information we obtain about the body, its function and disease. MRI scanners are composed of a substantial superconducting magnet, associated gradient coils, radio-frequency coils, computer power and supporting hardware. The equipment has a life of 10+ years during which time, newer systems are continually developed offering significant enhancements.
This application is for the upgrade of a 13-year old scanner to a state-of-the-art system. The upgrade is economically and environmentally efficient because it preserves the superconducting magnet, whilst replacing hardware and software that has made big progress over the past decade.
Our Facility offers a near-unique resource because our research MRI scanner has extensive flexible development time, yet is within a clinical environment, meaning we can safely image patients, have access to medical air for lung research studies, and can add research to patients’ standard of care scans.
We have in place a dedicated multi-disciplinary team to support clinical imaging research, including research radiographers, trial practitioners, research nurses, a trials unit and an MR core lab dedicated to assuring quality imaging research.
The ultimate aim is to improve quality of life through the use of MRI to better characterise disease processes, make correct diagnoses and guide appropriate therapy. Our objectives are to provide state-of-the-art equipment with associated training and expertise to facilitate a range of cutting-edge projects towards these aims.
Projects are approved on a rolling-basis, and following upgrade to a state-of-the-art system, we expect additional projects. Example projects already formulated include:

Lung: This project investigates lung gas exchange using oxygen-enhanced and hyperpolarised 129Xenon MRI. Upgrading is essential to address the current scanner's limitations in acquisition speed and reconstruction, thereby accelerating insights into chronic lung diseases that impact over 500 million people worldwide.
Prostate Cancer: Innovative MRI sequences, computation and matched histology are enabling us to link MR-derived data with pathology, with initial data showing we can reduce the number of men needing prostate biopsies. The higher efficiency of the new scanner will maximise this microstructure information we determine from MR. Furthermore, the upgraded system is crucial for our role leading the imaging section of TRANSFORM, a national MR-based prostate cancer screening trial. We also have the local ability to hyperpolarise 13C pyruvate and this allows a quantification of tumour metabolism, offering the potential to distinguish those tumours that can be safely watched (avoiding overtreatment) from those needing treatment.
Gastrointestinal: The new scanner will be able to acquire fast, cine volumes of the entire stomach and bowel. This will enable us to advance work to classify constipation to determine appropriate medical treatment, and, potentially open up a whole new avenue for assessing candidate drug treatments for early Parkinson’s because changes to gut motility are observable early in Parkinson’s disease.

In conclusion, imaging offers a key role in disease understanding and management. A state-of-the-art system run by a multidisciplinary cross-Faculty university team, but embedded within a clinical environment, offers a near unique facility to drive forward clinical imaging research at speed with access to a diverse range of patients.